Future Finance Innovation Accelerator

Future Finance is an accelerator for financial services that takes principles from innovation ecosystem and startup support programmes, and applies them to established firms. The programme of support is designed to enable firms that are currently stagnant in their growth, to innovate. Embedded with academic consultancy, our approach is focused on helping firms to understand organisational and customer problems, market trends, regulations and implement the right solutions to take them forward.
Workforce productivity in the U.K.'s financial services sector is declining. The UK Government identifies this and has prioritised digital adoption as a key pillar to drive growth. We solve the challenges relating to digital/AI adoption through modular support that drives successful change in established firms. Our programme not only focusses on delivering technical solutions, but addressing the core cultural, structural, organisational and capabilities around leading change that are required to successfully adopt new technology. Digital adoption is throughout the UK Government's modern Industrial Strategy 2025 and targeted towards Financial Services. The Future Finance Innovation Accelerator modules will directly respond to these adoption challenges and will be capable of being scaled and replicated across other IS-8 sectors, including professional and business services.
The Future Finance Innovation Accelerator will draw on learnings and collaboration from pre-existing connections with the financial services industry which will position the accelerator in a unique space where we will work primarily with SMEs, mid-tier firms and social enterprise/not-for-profit organisations (eg credit unions) on applied challenges that will drive innovation adoption that have the potential to scale. We will be helping these firms and organisations to break down the barriers of innovation adoption to continually innovate and adapt to the changing environment in which they operate and respond to challenges faced in relation to AI and digital/technological change.